Microfluidic Devices for Structural Health Monitoring and Integrity

The proposed research will make use of world-class facilities at the University of Southampton and analytical expertise to develop advanced structural health monitoring devices capable of sensing, diagnosing and responding to damage only when necessary, leading to the construction of smart corrosion protection technology. The Southampton expertise will enable the assembly, for the first time, of an integrated device consisting of microlitre sampling, integrated advanced microfluidic and electrochemical sensing systems, wireless communications and the capability for targeted remediation (fluidic control and/or chemical inhibition) at corrosion affected areas. In addition, the device will be able to perform self-diagnostics to ensure judicious maintenance.